Feature Binding and Robust Vision in Machines and Primates

This student is enrolled on the Oxford Interdisciplinary Bioscience Doctoral Training Partnership. The research project and department will be chosen at the end of the first year of study.